Quantum simulations of warm dense matter dynamics using Bohm's trajectories

The projects intends to explore the possibility of using Bohm's interpretation of quantum mechanics in order to develop a numerical scheme for the dynamics of many-electron systems. The advantage is that the solutions would requires the solution of a classical trajectory problem (for which molecular dynamics is a good example) but with the addition of a quantum force that capture the non-local properties of quantum systems.

The projects deliverable is the calculation of static and dynamic structure factors in dense plasmas.

So far no one has implemented Bohm's quantum approach in a plasma code. Approaches along these lines have been attempted in condensed matter, but the full many-body finite-temperature problem has not yet been fully tackled. If successful, this would represent a major step forward, with a method that is competitive against density functional theory but has the advantage of keeping the full dynamical behavior.

This project falls within the Plasma and Lasers.

Any companies or collaborators involved - AWE plc.